University of Hull and Centrica Storage Limited (P2)

To develop and install an innovative Corrosion Under Insulation monitoring system that detects the early onset of corrosion so that it can be stopped before significant damage occurs at gas production facilities.